Be Sherlock: Who Killed Lord Birkenstall?

"Be Sherlock: Who Killed Lord Birkenstall?" will be a FMV live-action video game, It will pioneer the integration of generative AI into the film production - while preserving human creativity.

The project will use generative AI in script writing, filming, and editing, making the process faster, more efficient, and delivering a higher-quality product.

During script writing, Generative AI will change our base story into a script, analyse the existing story, and generate new decisions, while a human writer polishes the final product.

During filming, generative AI will create the visual language and style of the film.

Then we will integrate live human actors into the AI-created environments using AI-enhanced editing tools.

Our target market is the Steam games platform, where "FMV live-action video games" - especially detective murder mysteries - have recently become very popular.

The director of the project, Martin Percy, is a BAFTA and Emmy-winning director with decades of experience in FMV interactive films, making us uniquely well positioned to succeed in this market.

BE SHERLOCK is an innovative project that will demonstrate the potential for creative industries to adopt Generative AI, while preserving the value of human creativity.